GM FE Innovation Programme

**Greater Manchester FE Innovation Programme**

Nine further education colleges have collaborated to expand innovation support and increase the diffusion and adoption of innovation and productivity across Greater Manchester in response to the demand for skills and the region's productivity ambition.

The Greater Manchester Further Education Innovation model increases knowledge exchange and engagement across the city region through an innovative programme to increase capacity and capability in business and the FE system.

By creating an Innovation Centre in each of the ten Boroughs in Greater Manchester, the Colleges will engage and support local employers and stakeholders in identifying starting points to build their innovation journey and community impact, prioritising businesses within the frontier sectors identified in the local industrial strategy.

It directly connects adopting innovations in business with the Integrated Technical Education provision to enable it.

'Innovators in Residence' will bring specialist expertise to inform the CPD of College staff and create a college campus a place to collaborate and co-create, and new ideas can be tested and trialled.

The Innovators in Residence will be specialists in diffusion and adoption in the four GM Frontier Sectors of :

* Advanced Materials & Manufacturing
* Health Innovation and Life Sciences
* Digital and Creative
* Clean Growth

We will also harness the power of Apprentices in business to demystify innovation and support the mindsets and process of adoption.

The programme is additive, not duplicative, and by creating a place for networking, learning and knowledge exchange, we create a local entry point from which the FE Business Innovation teams can refer and signpost to other support services such as Knowledge Transfer Networks, Catapults, Made Smarter and complementary Innovation Accelerator programmes such as the Centre for Digital Innovation.

Our approach is to increase capacity and capability in the system by upskilling FE staff or seconding from Innovation Ecosystem partners wherever possible. In this way, the specialised and tacit knowledge gained from the GM FE Innovation Programme experience is retained within the network after the funding ends. It creates a FEIF legacy to build on as Greater Manchester grows and meets its net zero ambition.